Cerebella Remote Security Team (RST): Human-Machine Teaming Application with Remote Site Security Demo

The Cerebella Remote Security Team (RST) project integrates a set of best-in-class technologies (AI cameras, drones, IoT sensors, human staff coordination) to deliver an end-to-end deployable solution, using the Cerebella human-machine teaming platform.

Cerebella?is a SaaS?(Software as a Service) platform?produced by Archangel Imaging Ltd, a RAI (Robotics & Artificial Intelligence) specialist based at Harwell Innovation Campus?in Oxfordshire. This?project will demonstrate how?AI based systems incorporating the?very?latest?smart-sensor technology, can provide real benefits to UK business safety and security, integrating the best UK technology into human workflows.

During the current COVID-19 crisis many business sites, such as technology and science parks that develop high value technology,?are unattended for some or all of the time as staff are at home?or otherwise unavailable to?fulfil?normal duties. An autonomous?system combining?robots and drones alongside human staff, responding to alerts AI powered cameras and IoT sensors, will demonstrate how cutting-edge RAI technology can increase?business park?safety?and?security. Robotics?& Artificial Intelligence will be shown to reduce?the likelihood of criminal activity including theft?or disablement?of expensive and difficult to replace specialist equipment.

The?Cerebella Remote Security Team (RST) will be?readily deployable to locations?in the UK. Robotic systems are able to harvest power for rechargeable batteries and provide alert messages to?site security?staff to allow human intervention as needed.?Deterrent?modules?comprised of audible and visual warnings?may be?incorporated?to deter and prevent?unauthorised access to?areas?that are off-limits?or unsafe for general access. This technology has previously found use in systems designed to detect and protect wildlife in remote settings, to increase security and safety on rail networks and to prevent theft from unattended buildings.

Company description: Archangel Imaging?is a SME (Small to Medium sized Enterprise) that?specialises in advanced deployable machine vision systems, with power, communications and AI-enabled detection.?Archangel Imaging?is recognised for its expertise and focus on real, deployable capability for the end user. The company is an established supplier and partner of?Network Rail,?UK Ministry of Defence, several defence primes and specialist SMEs. The company is active in infrastructure security and safety monitoring (cable theft, rail safety?and trespass prevention, oil and gas?pipeline leakage detection etc.) with various bespoke equipment being deployed in the Middle East, South East Asia and Northern Europe. The company maintains capability in deployable devices (cameras and others), communications (various redundant means), visual AI and management user interfaces for command and control.